Understanding Bacterial Response to Antibiotic Treatment Through Single-cell Analysis

Antimicrobial resistance is a rising health concern and studying bacteria under antibiotic exposure at the single cell level is a promising approach to better understand it. To address this question experimentally, one experimental modality is to expose individual bacteria trapped in a micrometre-wide channel to antibiotics and image them using fluorescence microscopy. Thousands of bacteria can be imaged in parallel, over tens of generations using a microfluidics device called the "mother machine", thus generating times series for individual cells. Whilst recent deep learning-based packages have been developed to segment and track the bacteria in the resulting images, the analysis of the resulting time series has so far relied on semi-manual procedures. The objective of my PhD is therefore to develop robust data analysis methods for these time series datasets. During my Individual Project I used time-series clustering to analyse trajectories of individual bacteria exposed to a DNA damaging antibiotic (Ciprofloxacin). The methods used were Dynamic Time Warping and kernel PCA for data featurization and k-means or DBSCAN for clustering on the featurized data. I found evidence that they are sub-populations undergoing different stress patterns in response to antibiotic exposure. I also found that some sub-populations exhibited different survival rates. This type of time-series data obtained from mother machine experiment is very rich and can be exploited in much more details than what is currently done. The first objective of my PhD will be to extend this work to other data with multiple growth conditions, antibiotics, and antibiotics combinations. The second objective will be to develop a toolbox for time series analysis of single cell-data from microfluidic devices.